Can MIND networks derived from brain MRI shed fresh light on perinatal development?

Morphometric INverse Divergence (MIND) is a new technique for conducting multi-variate analysis of cortical surface features in order to observe structural similarity across brain regions. MIND networks have proven to be a highly effective tool for representing cytoarchitecture and connectivity in the adult brain, as well as for the prediction of brain development from 8-21 years, outperforming MSNs for age prediction and correlating more strongly with gold standard tract tracing in the macaque. I will be using MIND to derive structural similarity networks from perinatal brain MRI, including neonates scanned as part of the developing Human Connectome Project (dHCP). These networks could shed fresh light on the complexities of brain development in the perinatal period, known to be a significant time for dictating future development. MIND networks will be derived from a number of neonatal cohorts and used to train classification algorithms that can predict age, premature birth, and ultimately detect signs of disrupted development, based on known ground truth images and longitudinal data. This will be done using simple algorithms such as Support Vector Machines (SVMs) as well as potentially more complex architectures as appropriate. Alongside this, I will be refining the MIND method in order to generate networks that best represent structural information in neonatal populations, accounting for the rapid development of certain cell types and structures during the neonatal development period. Ultimately, this research aims to provide a new, effective approach for the analysis of perinatal brain MRI that can be used clinically to predict developmental trajectories and understand the development of neurological disorders.